University of Wolverhampton and Stallions Technologies Limited - AKT4

To develop a personalised Digital Twin mobile app that enhances Cognitive Behavioural Therapy for addiction recovery by delivering adaptive, real-time support based on user behaviour and emotional data. The solution aims to improve accessibility, engagement, and effectiveness of treatment for individuals facing barriers to traditional addiction services.